Sock Creatures

Sock Creatures is a unique craft kit that has become one of the best selling craft kits in the UK.

With professional assistance in IP we are aiming to replicate this success in the EU and other global territories and reduce our exposure to our IP being exploited.